The effect of shear stresss on lubricant behaviour

The project investigates in situ conditions in engineering contacts under high pressure high shear conditions. The aim is to investigate the effect of molecular structure on the rheology. The project is highly interdisciplinary, implementing fluorescent spectroscopy techniques.